Ultraprecise optical machining technology for next-generation lighting systems

We will develop an enabling technology for the application of ultraprecise diamond machining to the next generation of LED lighting systems, including automotive headlamps, office and commercial lighting systems and even domestic lighting. This technology will enable new designs with better functionality, better appearance, and which will process light energy more efficiently.